Integration of silicon and printed electronics for sensor applications

The project will develop an innovative Silicon Nanowire (SiNW) based point-of-care multiplex sensor platform for the early detection of multiple disease biomarkers simultaneously, for the monitoring of chronic conditions. The generic POC platform will enable more efficient & effective healthcare delivery and improved health outcomes for patients. SiNW sensors will be fabricated on full wafers and functionalised using a novel multi-electrode array. The first SiNW immunosensors will detect the hormone cortisol for the fertility market. Multiplex sensors will detect serotonin and noradrenelin in addition to cortisol. SiNW sensor devices will be integrated with printed electronics to form a self contained packaged, single-use sensor. The sensor platform can be adapted for the detection of other disease markers including, stroke, heart disease, cancer and dementia. A complete disposable strip and electronic reader system, akin to blood glucose monitoring kits, will be developed.